On est des mecs, des vrais

This project focuses on practices of truth telling in the self-making projects of two marginal groups in contemporary France: Parisian Drag Kings and 'racialized' migrant men. I plan to illuminate the regimes of truth underpinning national imaginaries, at the forefront of contemporary European statecraft, through the linguistic and performative practices of those on the margins (Das 2004).

The theatrical and political practice known as drag kinging was born between San Francisco and New York in the 1990s, emerging from the lesbian strip clubs, cabaret bars and avant-garde art galleries at the seams of these two cities, conceived at the intersection of the burgeoning queer, trans and post-porn movements. The drag king performance genre, brought to France from New York in 2001 through the ateliers of Paul Preciado, is entrenched in 'French theory'. As such, Kings at once crystallize the anxieties of the French establishment with regards to their own dwindling claims to cultural supremacy in the face of an Anglophone 'invasion', and represent the latest link in a chain of Anglo-Gallic cultural exchange, strung out over centuries.

Building on the growing body of anthropological literature on masculinities and migration, I take the contemporary 'migrant crisis' to be an absolute case which brings us to the brink of what it means to be a man and what it means to imagine a nation, drawing to the surface the contradictions, tensions and fissures in the truth making projects of both Parisian Drag Kings and the French nation-state. Working with Sudanese, Afghani and Iraqi migrant men in the context of social and educational programs, I plan to employ the analytic of desire to draw out unexpected coincidences in the ethical projects of these marginal masculinities whilst attending to questions of sexual frustration and violence as a counterpoint to the queer imaginaries of sexual liberation.

Following the recent work of anthropologists and queer scholars, I suggest that it is in the lives of those on the margins that the intimate entanglement of state and citizen-subject is most apparent: whilst Kings constitute a community of practice constructed in the margins of the mainstream, the 'racialized migrant' embodies this marginality in the very extreme. Drawing on Foucault's elaboration of the philosophical concept of parresia, I suggest that these 'failed copies' (Butler 1991) of hegemonic manhood speak to each other, engaging in performances of masculinity and truth-telling which may prove to be mutually illuminating. Of particular interest in the taxonomy of parresiasts outlined by Foucault in his final lecture series at Le Collège de France is the 'puzzling and compelling' figure of the cynic. Drag kings, I suggest, epitomize the cynic ideal type: their parodic subversion of normative gender codes renders 'the true life the other life' (Foucault 1984); preaching their performative 'truth' from the margins of the mainstream, they too make 'life a theatre of truth' and, conversely, theatre a 'true' life. 'Racialized migrants' live out this fusion of the 'real' and the 'spectacular': caught in a limbo of perpetual 'crisis' (Turner 1982), their reality is routinely framed as performance or 'spectacle' in the national imaginary. Positioned at the limit of the human in a zone of uninhabitability, the silent suffering of their killable bodies has been consistently recast as a 'voice' that 'speaks' to the European political establishment.
This project places the analytic of desire at the centre of the study of language, sexuality and subject formation. I hope to demonstrate how an attention to desire might enable us to further elaborate and critique the Foucauldian model of parresiastic speech and post-structuralist theories of the subject. Desire thus serves to illuminate the entanglement of masculine subjectivities, national imaginaries and statecraft in the most intimate recesses of the citizen-subject.